T Series

"Atlantis Hydrotec® is a simple “pipe in a pipe” solution that provides a conduit to a building by installing a micro-bore water pipe within the existing water supply infrastructure into which a fibre optic communications cable can then be safely installed without any adverse effect on the water supply. The micro-bore pipe is made out of the same materials as the existing fresh water supply pipe and conforms to the required international water industry standards.

This simple but effective solution overcomes the difficulties associated with more conventional FTTH solutions: the problems relating to digging up roads and driveways to the building, the costs of excavation and the time to install the fibre. It is these issues that have delayed the adoption of FTTH – the difficulty of connecting the final cable run to the building."